Quantum communication with photonic cluster states

This is a PhD research project in experimental Physics. We will create medium scale entangled cluster states and use them for advanced quantum communication protocols such as in quantum networking, blind quantum computing and cluster-state quantum repeaters.